Sheffield Hallam University And Tinsley Bridge Limited

To develop and embed tools and techniques for the design and manufacture of vehicle suspension products using innovative super strength materials.